ExCALIBUR HES CXL technology demonstrator: composable memory

Compute Express Link (CXL) is a new standard for connectivity between CPUs and other components, and is largely expected to replace PCIe in the future. The most novel new feature is support for cache coherent protocols for accessing system and device memory which will open up new capabilities, new programming models, and allow heterogeneous codes to operate more efficiently, and with greater simplicity, both from programmer and execution point of view.
CXL promises to be the dominant standard for years to come, having recently accepted transfer of assets from both the Gen-Z and OpenCAPI consortiums. CXL 1.1 will be supported by the forthcoming Intel Sapphire Rapids and AMD Genoa CPUs. All major manufacturers have signed up to adopt CXL.
This proposal will introduce some of the technologies that will eventually be made available by the CXL v3 standard which will eventually (probably 2025) introduce full composable memory and cache coherent memory sharing between remote servers. 2023 will see first release of servers supporting the CXL v1.1 standard.
As a precursor for this, to allow code development in readiness for full composable memory, we will procure a Liqid composable RAM system, as an extension to our exisiting Liqid composable infrastructure, and install it on nodes of the COSMA HPC system at Durham. This will provide a central resource of 12TB RAM, which can then programatically be shared out to two login nodes, and two high memory nodes as required, to allow processing of huge datasets. We already have a Liqid composable disaggregated infrastructure system at Durham, allowing us to compose GPUs to servers on demand.